Transforming Hypertension Management: Development and Validation of an Ultrafast Method Non-Adherence Detection of Antihypertensive Therapy

Non-adherence to antihypertensive medication affects up to half of UK patients, leading to avoidable escalation of care and costing the NHS more than £500 million annually. Current Chemical Adherence Testing (CAT) accurately detects prescribed drugs in urine but is slow (approx. 20 min per sample), limiting throughput and generating high solvent waste.
We have developed an ultrafast liquid chromatography-mass spectrometry (LC-MS) workflow completing analyses in two minutes per sample-achieving a ten-fold increase in capacity while reducing solvent use by over 65%. This project will validate the method for 25 commonly prescribed antihypertensive drugs, enabling nationwide NHS implementation through the National Centre for Adherence Testing (NCAT). It de-risks the key analytical and regulatory step required for a follow-on MRC Developmental Pathway Funding Scheme (DPFS) application and NHS adoption.
Our translational team pioneered CAT, now delivered nationally through NCAT in Leicester, supporting 55 NHS hypertension clinics. Sharing CAT results with patients and clinicians improves adherence in up to 70% of cases, lowers systolic blood pressure by up to 20 mmHg, and saves around £495 per patient. However, the 20-minute workflow restricts capacity to about 72 samples per day and generates hundreds of litres of solvent waste annually per site-contradicting NHS Net Zero and sustainable-lab goals.
Using MRC-funded infrastructure, we piloted a new ultrafast LC-MS configuration that accurately quantified 10 antihypertensive drugs within two minutes per sample. The method maintained analytical performance equivalent to the standard assay while cutting solvent and energy use.
Building on this proof of concept, we will extend and validate the assay for a full 25-drug panel covering more than 95% of UK antihypertensive prescriptions. Validation will meet UKAS (ISO 15189) and ICH M10 (2022) standards, ensuring readiness for clinical use. The multidisciplinary team-combines expertise in clinical biochemistry, analytical mass spectrometry, and translational hypertension research, providing both scientific rigour and a clear pathway to NHS implementation.
In the follow-on DPFS phase, the ultrafast CAT method will be deployed across additional NHS centres and in primary care. Once adopted nationally, it could deliver 0.4-1.4 million tests annually, prevent 6,500-13,000 major cardiovascular events, save the NHS £100-240 million per year, and establish a scalable, sustainable platform for other LC-MS-based diagnostics in chronic diseases such as diabetes, heart failure, and kidney disease.